Digital Technologies, Artificial Intelligence, and Gambling Harms Among Children and Young People: A Rapid Evidence Review

Children and young people now grow up inside highly digital environments where gambling-like design and AI-driven personalisation influence everyday play, spending, and decision-making long before legal gambling age.
Features such as loot boxes, prize draws, microtransactions, reward loops, and influencer-led promotions have become common across apps, social platforms, and gaming ecosystems. Simultaneously, AI systems that curate content, personalise adverts, and optimise engagement shape what children see, click, and adopt - often opaquely, and at scale.
Because children’s skills for impulse control, financial understanding and risk perception are still developing, children represent a uniquely sensitive user group within digital gambling risk pathways.
Despite strong policy momentum, the current evidence base on AI, digital platform mechanics, gambling-like features, and childhood wellbeing remains fragmented across fields such as psychology, education, media studies, and human-computer interaction. Critically, no dedicated integrated synthesis exists that examines these issues specifically for children aged 0-18, or systematically connects gambling harms to AI-mediated exposure and digital design in a youth-focused way. Without this integration, platform designers, educators, regulators, and families lack a unified, credible foundation for understanding how harm is accelerated or mitigated and what kinds of early-stage interventions work best.
This project is a six-month Rapid Evidence Review (RER) designed to close this gap. It approaches AI and digital platforms as key environments where harm prevention, safer design, and literacy-building can scale most effectively when informed by trusted evidence. A central challenge this project tackles is ensuring that child protection and harm-prevention frameworks evolve at the same pace as modern platform design and AI personalisation systems, while grounding responses in a credible research base instead of speculation or siloed findings.
The core aims and objectives are to:

Map all high-trust research on gambling-like features children encounter across digital platforms, gaming and AI-curated feeds,
Trace evidence on how AI-driven recommendations, algorithmic curation, and personalised adverts affect gambling-risk pathways for children and adolescents,
Identify protective and preventive strategies that can scale across platform, school, and family environments, particularly around parental safeguards, transparent, age-appropriate disclosures, resilience-building, and digital literacy,
Highlight clear evidence gaps to inform future investment and research phases, and
Produce outputs that are immediately actionable for policy experts, regulators and platform designers.

Thereby, the project advocates better-informed innovation rooted in the science of child development and trustworthy evidence synthesis.
The outputs include a full UKRI RER report, a 10-12-page policy brief with visual summaries, a cross-sector policy roundtable for practitioner insights, and an academic journal article submission. All dissemination formats - policy briefs, evidence tables, infographics, conference outputs and blog summaries – will be created for diverse, external-facing audiences including opinion-formers, policy teams, the public, and platform-design researchers.